Open Data Voucher

We are seeking expert IP advice to help us develop clear and successful IP strategies going forward. Our idea is based on novel intellectual property and we are keen to obtain patents to protect our novel systems. We have a need to understand the current IP landscape and status, and to get IP protection strategy guidance. This should allow us to make better informed strategic commercial decisions and implementation plans for our IP portfolio.